Sandstorm

Project Sandstorm is entering the retail fashion marketplace with a view to supporting consumers and bringing creative innovation to the the UKs Fashion industry. A sustainable brand that will enable people to move from work/office to evening, more than a dress it's a lifestyle. It supports a less waste in the world approach, enabling people to be more innovative, reflective of the lifestyle that people lead today. These dresses are 'back to basics', with four strong designs to compliment every figure and get British fashion back on top. The dresses will give the consumer versatility and choice.

Combatting the ethos of fashion brands selling fast fashion and making consumers throw away clothes which is not in alignment with the current economic climate and the challenges that people are facing. Sandstorm's innovative approach will enable consumers who cannot otherwise afford to keep buying new dresses every week, to change the appearance of their dresses for different occasions.